Green energy storage

Energy storage device utising mechanical techniques combined with cutting edge material science.This innovative product will help solve the problem of matching electricity supply with demand; power balancing. This idea will help us to create: a new highly innovative and manufacturable product, many new jobs. We will be able to launch our business into a big market opportunity with many potential customers, ranging from the general public up to major companies.